Serendipitous Collaboration in Future Spaces

The thesis we will explore the post-pandemic future of connected spaces and in particular
ways of connecting people in remote places with those physically present for shared education, care
or work purposes. The thesis will build on and extend the work presented by Satyanarayanan et
al. [31] who explored the concept of utilising ubicomp/IoT technologies to facilitate serendipitous
meetings between colleagues. The initial aim is to create a network of privacy-controlled physical
spaces, referred to as Freezones. A system that will initiate audio-video connections between remote
colleagues as long as both parties are in range of a Freezone unit. A concept that is similar to
the media space research of the 1980s to early 2000s. Building on our learnings from the Freezone
deployment the thesis will seek to explore the use of pervasive computing to support serendipity
and connected spaces more generally.